"The impact of the UK Soft Drinks Industry Levy on the extent and nature of soft drinks marketing in the UK"

Exploring the impact of the planned UK Soft Drinks Industry Levy on the extent and nature of soft drinks marketing